The University of Warwick and Ranplan Wireless Network Design Limited

To leverage on the increasing availability of geo-tagged online social data to guide wireless network infrastructure deployment. To enable the development of holistic traffic and service aware deployment optimisation and planning solutions.